Cosmological inference from DESI galaxies with machine-learning methods

The Dark Energy Spectroscopic Instrument (DESI) is a galaxy redshift survey experiment to precisely map the positions of 35 million galaxies and quasars extending back in time to several billions of years ago. Using these maps we can infer the properties of dark energy, gravity, neutrinos, and the physical processes that occurred in the primordial universe. Doing this requires sophisticated data analysis techniques and optimal estimators, as well as development of theoretical modelling to fully utilize the power of the DESI dataset. This project will study new statistical measures of the clustering of galaxies in these maps, in particular a technique called density-split clustering, that go beyond the traditional two-point statistics and thus efficiently extract higher-order information from the data. Analytic modelling for such statistics is hard, so we will develop new machine learning and emulator approaches to forward model the expected signal, and use simulation-based inference to determine cosmological parameters from comparison with data. We will apply the methods developed to the latest state-of-the-art data from DESI as it arrives. DESI is a major international collaboration with members from over a dozen countries operating the best instrument of its kind on earth, and the main survey results are expected to be among the most important in cosmology in the next decade.